Micro-CHP using steam ejector/water turbine (WaterGen)

The aim of the project is to develop an innovative and highly efficient, micro-CHP using steam ejector/water

turbine/Pelton wheel system. The technology can be used for heat and power provision in industrial and

commercial applications. The low cost system would reduce carbon reduction by the utilisation of renewable

energy sources, waste heat or hybrid sources (e.g., waste heat/natural gas). The micro-CHP system will employ

water as the working fluid and also addresses the fundamental UK energy supply problems. WaterGen system

could be rapidly introduced to reduce the UK generating gap and improve the energy supply security through

buffering the intermittent output of renewables.